Sex workers and hidden violence

Sex work is a multi-dimensional term referring to legal and illegal forms of income-generated labour involving sex-related services (Hargrove, 2013). There is a growing global interest in the nature of sex work, and the extent of violence towards its workers (Sanders & Campbell, 2007). Experiences of sex workers are affected by various social and cultural factors due to the selling sex being considered a deviant activity (Kinnell, 2006). This research will consider how violence is experienced by sex workers in the UK, both in their work and outside of working hours. A key focus will be on the under-researched area of intimate partner violence. Firstly, an online survey will be conducted to gain a wider understanding of experiences of violence. A survey allows more responses and broader knowledge to be gained in a short time that is not possible through interviews. Key themes that have emerged will then be explored in depth through semi-structured interviews. Interviews allow interactive exploration in depth that is not captured through surveys. This research will also have a unique insight through participatory methods. Working with a group of sex workers to develop the online survey and interview schedules will enable lived experience to inform and positively influence research direction. Research findings will aim to inform service provision, policy and practice.